Benchmarking Humanlike Behaviour in Iterative Voting

The main aim of this project is to explore how Reinforcement Learning (RL) agents can help predict or guide human behaviour in collective decision-making. RL is a process by which an agent learns behaviour that achieves some goal by acting in an environment of objects and receiving incremental rewards from its actions. The key research objectives are to determine if and how deep RL can model human behaviour in Iterative Voting (IV). IV is a method by which a group of agents attempts to reach a collective decision by repeatedly voting, observing the intermediate result, and then voting again until a convergent result is reached. It serves as a useful, constrained, small-scale arena within which to examine the strategic behaviour of RL agents, and how these behaviours are similar or different to those of humans. To achieve these objectives, I will need to compare human and RL agent behaviour in the environment of Iterative Voting. This requires me to develop a suitable Iterative Voting environment within which to perform experiments, as well as finding or developing the right RL Agents to employ, along with a new benchmark for humanlike behaviour in the setting of iterative voting. Producing such a benchmark requires both an experimental dataset of human behaviour in iterative voting and a method of classifying behaviours that works for both humans and RL agents. The expected novel contribution is a set of results describing RL agent behaviours in the setting of Iterative Voting, including the behaviours of novel RL agents developed over the course of the PhD, along with experimental data on Human Behaviour in IV. This will lead to a comprehensive description of how human and RL agent behaviour differs, according to a benchmarking method that has also been developed over the course of the PhD. These results will represent several contributions to improving the safety and trustworthiness of AI. First, by developing RL agents which are known to act in human-like ways, we will have improved our ability to predict tactical voting behaviour and understand human biases, allowing us to model human collective decision-making more accurately and potentially allowing us to make voting systems more robust and trustworthy against both artificial agent interference and human manipulation. Second, this research will improve our understanding of the multiagent behaviour of deep RL and ways that it tends to deviate from expected rational behaviour, potentially allowing us to have more assurances about safety of RL systems in multiagent settings. This PhD is relevant to the following EPSRC research area: Artificial intelligence technologies, as I am interested in reproducing human cooperative behaviour, in the particular setting of Iterative Voting.